Memory and Community in Early Modern Britain

This research network will investigate the relationship between memory and community in early modern Britain (c. 1500-1700). It will focus on the importance of memory in establishing and disrupting the emergent local and national communities and in defining relations between place and community, and it will investigate the connections between individual and collective memory. It will also explore the ways in which this period is remembered today, and how communities of interest may emerge in relation to representations of the past (for example reenactment societies or local heritage initiatives). Through its focus on these ways in which popular memory is kept alive over time, the network will ask how studying the making and unmaking of community in the past can illuminate the processes that affect the formation and experience of community in the present.

The network aims to establish dialogues among individuals and groups working on memory and community in early modern Britain across different academic fields - history, English, archaeology, memory studies. The period was one of rapid and dramatic change. Early modern communities were undergoing transformation and reconstruction, as economic, religious and social change generated new concepts of the nation, reshaped confessional identities, and redefined relations between local and national, urban and rural, rich and poor. Notions of individual identity, and the relation between the self and various wider groupings, from family to nation, were correspondingly reshaped as well. In all these transformations memory played a crucial part: the past was deployed both to establish and to challenge emergent communities. Memory was invoked in the service of competing discourses: for example, to establish national history or common rights; to maintain adherence to the old faith or to reclaim the purity of the early church; to assert ancient lineage or to distribute property amongst descendants. Through a series of four symposia held over two years, the network will explore these various dimensions of memory and community, contributing to a broader understanding of how communities change and develop over time, and of memory as a dynamic social and cultural force.

The network also aims to build connections between academic and non-academic participants. It will focus on the relationship between memory and place in the making of communities, in order to highlight the links between academic research and the uses of memory work in heritage and regeneration activity. It will explore representations of this period in popular culture - such as films, TV serials, and historical novels - in order to enrich our understanding of how we access and give meaning to the past in our everyday lives. It will engage with a number of modern-day organizations and initiatives, both professional and non-professional, in order to explore the ways in which the memory of the early modern period continues to shape notions of community today. Heritage and culture industry professionals, historical novelists, local history groups and reenactment societies, among others, will be invited to participate in symposia and reflect on the meanings of this period in contemporary culture. The symposia and the project website will thus aim to stimulate creative thought about how early modern memory work in different sectors may be used to enrich and sustain the identities of today's communities.

Potential impact
Central to this project is an engagement with heritage and culture industry professionals, practitioners and creative artists, participants in local history projects, and members of non-academic groups and societies with an interest in the sixteenth and seventeenth centuries. Each of the four symposia will include local participants from these sectors, and the final symposium will focus specifically on the theme of popular memory and living history. The network will also develop an interactive website which will be a significant resource for non-academic as well as academic users, including a database of resources and bibliographies for early modern memory, and a listing of community and historical groups with an interest in this period. Our aim is to generate mutually beneficial interchanges of reflections on research skills and resources with non-academic researchers, such as novelists, community historians and members of re-enactment groups. We are committed to exchanges which draw on, disseminate and develop the many existing local initiatives and projects; we see the relationship as one of the democratisation of knowledge, which will bring together expertise in many different areas, and offer an overview and synthesis of current activities.

The network will catalyse creative thought about ways in which inter-sector, early modern memory research and activity may be used to benefit future communities and enhance the identities of present communities (with particular application to the four regions initially involved in the network, all of which feature highly on deprivation indices, underpinning the importance of our engagement with local community projects). We will build on existing links and established collaborations (such as the Huyton-with-Roby Historic Society and the Prescot Historic Society) as well as initiating new connections. In addition to the immediate participation of third sector groups, therefore, the research has the potential to make valuable contributions to future initiatives to enhance community cohesion and engagement, and to inform policy-making and community initiatives in these areas.

It will benefit potential users and participants by:

- interacting with local communities to consider their pasts and to reflect on the links between local culture and personal identity, benefiting community cohesion by enabling participants to create further local links and connections

- fostering dialogue with non-academic participants in historical interest groups, thus enriching understanding of the ways in which the early modern period is remembered and reimagined today and initiating future collaborations between potential cross-agency partners

- contributing to community enrichment and the building of intergenerational links through public engagement activities embedded in symposia (for example, open readings and discussion sessions with historical novelists; sessions on family history; re-enactment events such as the Prescot early modern court leet)

- opening dialogues with the third sector in support of innovative and creative practice, promoting an enriched understanding of early modern culture and the place of memory in the wider community to contribute to future projects

- providing an online forum for discussion and information exchange, including resource databases, which will be accessible to members of local community and historical interest groups, improving quality of life by fostering creative and informed engagement with the local and national past.

Benefits during the course of the project will be generated through specific events engaging with community and heritage participants at each symposium, and will continue after the project through the website as a resource for building contacts and providing information, and the potential for development of new collaborations, initiatives and consultations.